Sustained Process Excellence through Embedding of Analytics and Knowledge Management into Process Chains

Data is big and getting bigger ! Big in the sense of size, i.e. in ‘Volume, Variety and Velocity’, but also in the anticipated business value to be realised if these data can be harnessed, tamed and made to earn their keep. Realisation of this value is a big challenge however, calling upon scarce skills of the 'data scientist' which are as much routed in psychology and project management as in data analytics. This is especially the case when the end product quality variable of concern is potentially influenced by any contributory cause from several steps in a process chain, where expert knowledge tends to be fragmented.This project aims to produce a comprehensive tool box supporting project design, management and longer term deployment of process chain data analytics, embedding 'through process knowledge' via a collaborative project framework. The objective is to reduce reliance on ICT specialists and support a collaborative approach. The life cycle of this framework will start as a template for project definition and management, but will provide an organic deployable knowledge system, incorporating predictive analytics, to monitor and oversee ongoing production process in the future.